High Voltage Integrated Battery Power-Electronics System (Hi-VIBES)

Jaguar Land Rover requires the development of cutting-edge electrified propulsion technologies to remain globally competitive. This aligns to the strategy for all new Jaguar Land Rover models to have an electrified option from 2020\.

Jaguar Land Rover has created a consortium of world-class academic and industry partners to create a state-of-the-art highly integrated "High Voltage Integrated Battery Electronics System" (Hi-VIBES).

The Hi-VIBES unit will be used to control Jaguar Land Rover's future BEV traction batteries, including power and thermal management, 2--way charging (V2G), and interfacing to the vehicle's 12V power supply systems.

The Hi-VIBES unit will offer significant cost, weight and package benefits versus current industry solutions through its high level of integration, and will introduce innovative features such as 2-way charging, allowing the traction battery to dissipate power back into the grid during peak demand periods.

To deliver this exciting project, Jaguar and Rover has assembled a consortium of UK based world-class experts including:

**Industrial partners:**

Lyra Electronics -- A UK based SME will lead in key areas of design and analysis, building on significant cutting-edge experience in the field of power electronics.

Pektron -- A UK based electronics manufacturer and tier 1 OEM supplier will bring manufacturing expertise to the team, supplying prototypes and ensuring a design that is highly orientated towards efficient and modular mass production in high volume.

**Academic partners:**

Nottingham University will apply their world-renowned expertise in electronics to support the creation and analysis of the overall design concept.

**Jaguar Land Rover** will provide overall coordination including futured target setting, software development, and lead integration of the unit into the Jaguar Land Rover family of vehicles.

Successful execution of the project will result in significant opportunities for UK production sourcing to sustain and drive new jobs growth in the UK electronics industry during the critical transition period from conventional ICE to electrified powertrains.

Hi-VIBES will also drive significant growth in electronic system design and manufacturing capability within the partnership and will provide the consortium partners with a competitive edge to create UK intellectual property (IP); a strong UK supply chain; and downstream exploitation opportunities in adjacent fields.

The creation of the Hi-VIBES unit will cement Jaguar Land Rover's position as a provider of world class electric vehicles, evidenced through the recent Jaguar I-PACE triple award of "2019 World car of the year"; "World car design of the year, and "World car green award".